PhD in ultra-wide bandgap semiconductor Ga2O3 MOCVD growth and power devices for enabling a zero carbon emission society

Thermal transport in advanced material structures and devices for zero carbon emission technologies